MyDiabetesMyWay; Investigating Impact in India

"India, one of the biggest emerging global markets, has ~100 million people with diabetes. An international priority, as per Sustainability Development Goals (SDGs), is improved health, particularly disease like diabetes which are dramatically increasing, resulting in significant ill health, excess death and huge costs . This project aims to transform the lives of people in India through market-creating innovation. It addresses SDGs around health, economic growth and partnership building.

MyWay Digital Healths MDMW online/mobile health solution supports patient to self-management their diabetes through a low-cost scalable website and mobile app containing online education, electronic health record (EHR) access with computer generated advice, and delivery of care in the community (through home data sharing/ secure messaging). The complementary MyDiabetes Clinical (MDC) platform is a clinician facing IT system /EHR delivering evidence-based advice, improving compliance with guidelines and assisting medical staff with personalised treatment decision-making. MDC dashboards help achieve care targets, improve care quality and predict risk of diabetes complications/ identify high-cost/high-risk patients. MDMW has scaled across Scotland and into England (\>50,000 registrants) with good evidence for improved health and NHS cost savings (£5 saving for every £1 spent). Its low cost scalable technology lends well to adaption for India, with potential for reduce death, improve health outcomes, improve equity and reduce costs.

**Phase 1** will conduct a feasibility study assessing potential for adaptation/ scaling of MDMW and MDC in India.

Outputs will include reports describing i) technical/ end user requirements, ii) Phase 2 planning, iii) a business plan, and iv) assessment of potential impact.This project will build strong relationships between MyWay Digital Health (MWDH)), Dr Mohans Diabetes Specialist Clinic (DMDSC), and University of Edinburgh (UoE) to: i) improve scientific understanding around adopting/ customising digital solutions, ii) support product route to market, and iii) support economic growth, healthcare objectives, research skills and knowledge transfer. DMDSC is the premier diabetes clinical service in India with high digital and organisational maturity that could facilitate MDMW implementation (~500,000 diabetes patients in ~50 clinical centres). DMDSC has a prolific research team with international collaborations/ a proven output record. UoE global health, medical informatics, digital health evaluation and user-centred design experts. MWDH is a purpose-driven University of Dundee spin out company with country-wide health IT scaling experience.

**Phase 2** (if successful) would enable MDMW/ MDC to be scaled/ tested through DMDSC and wider India, facilitated by government-to-government relations, trade organisations, and wider partnerships, supporting local economic growth."